COVID-19: Assessing the vulnerability of the fetus to SARS-CoV2 infection across development

Numerous studies have shown, that pandemic coronavirus strains such as SARS enter the patient body through ACE2, a specific protein expressed in the airways. ACE2 is important for controlling blood pressure and it is increased in patients with hypertension and kidney conditions. Both of these groups are known to be more susceptible to severe SARS-CoV-2 infection. During the current COVID-19 pandemic, it has been observed that infants and children are less susceptible to severe infection, with extremely low numbers reported across the world requiring intensive care. Strikingly, newborns seems to be unaffected by this condition, even when the mother tested positive for COVID-19. While the data available are still limited, this has led the UK Governement to define pregnant women as a 'high-risk' group. Therefore, it is important to understand the mechanisms behind the low incidence of complications in fetuses and newborns. Our hypothesis is that the fetus is not susceptible to SARS-CoV-2 infection because it lacks the ACE2, in tissues that may be exposed to the virus during development and early postnatal care. Our study will provide the health service and advisory boards with new data, that will help inform updated guidance to pregnant mothers during the current pandemic.

Technical abstract
While the SARS-CoV-2 (CoVID-19) virus has generated a pandemic, little is known about its impact on pregnant women and their fetuses. With this study, we plan to analyse fetal, placental and postnatal tissues for the expression of gene and proteins associated with SARS-CoV-2 infection and entry into the human cells. Our study will not only focus on the ACE2 receptor, but will also include proteins such as the transmembrane protease TMPRSS2 - felt to be required for viral entry into the cell. We plan to analyse a broad library of fetal tissues already obtained at the UCL Great Ormond Street Institute of Child Health, through the Human Developmental Biology Resource. In addition, we will study placenta and amniotic membrane at various gestational stages as well as cells isolated from the amniotic fluid, obtained through the UCLH Fetal Medicine Unit / UCL EGA Institute for Women's Health. We will then compare our results with postnatal tissues acquired through the UCLH and Great Ormond Steet Hospital pathology biobanks. This research will involve the use of RT-qPCR to assess gene expression, immunostaining and western blot for protein expression and localisation. Finally, RNA sequencing, will be used to analyse the expression profiles in a high troughput manner. This will not only allow us to investigate ACE2, and other SARS-CoV-2 related genes, but will also provide insights into the mechanisms of fetal protection against COVID-19.